Cardiff University and CT2 Limited KTP 22_23 R4

To design a decision support system for a cold chain distribution network to allow effective and efficient flow of temperature-controlled reusable containers that transport pharmaceutical goods, such as vaccination vials, to customers from public, private and third sector health providers, for the ultimate benefit of their patients.